Distribution of Values of L-functions and Modular Forms

The aim of this project is to further understand the analytic behaviour of L-functions and modular forms. In particular, how the values of L-functions and modular forms are distributed and give potential applications to arithmetic or mathematical physics.
This could include exploring the distribution of zeros of Hecke cusp forms, moment estimates for families of quadratic twists of modular L-functions, random model approximations of families of L-functions, and equidistribution of mass of automorphic forms. This project could also investigate connections between L-functions and modular forms to questions in quantum chaos.
So far, the focus of the project has been on moments of the Riemann zeta function (and how these results are adapted to the case of Dirichlet L-functions) and primes and almost-primes in short intervals. The project will next explore sign changes of the Eisenstein series on the critical line.